Camshaft Lightweighting through Advanced Manufacturing (CLAMP)

The Camshaft Lightweighting through Advanced Manufacturing (CLAMP) feasibility study compares two novel

methods for manufacturing hollow camshafts with the current state of the art. Innovation combining

traditional and state of the art manufacturing processes for camshaft production with the aim of reducing

vehicle emissions and while achieving improved engine performance.